Towards net zero - aerospace

Decarbonisation is necessary to mitigate the effects of climate change but is difficult to achieve in sectors such as industry, aviation and power generation. For example, process
heating with direct electrification isn't always possible. Similarly, electrification of medium and long-haul aviation is not viable due to the low energy density of battery storage. Also, renewable electricity production suffers from intermittency issues and nuclear power is not able to quickly adapt to these fluctuations in electricity demand. Combustion of zerocarbon fuels such as renewably produced ammonia and hydrogen has potential to help decarbonise these hard to abate sectors.

The research is investigating the use of ammonia in combustion applications, broadly encompassing engineering principles of thermodynamics, heat transfer and fluid
mechanics. One part of the research is working to reduce emissions of nitrogen oxides and unburned ammonia via strategies such as fuel blending with hydrogen, stratification,
humidification, flame temperature management and staging. The other part is measuring the effects these emission mitigation strategies have on flame stability, with a focus on
thermoacoustic stability.

The approach is primarily lab scale experimental testing. This includes exhaust gas analysis, chemiluminescence imagining and spectrometry and measurement of
fluctuations in pressure, velocity and heat release. I also conduct low order chemical reactor network modelling to understand emissions findings and 1D combustion instability
modelling. This also involves in industrial scale combustion projects based on the scaling up of lab-based technologies.
The potential application of this research is aiding in the decarbonisation of hard to abate sectors, by improving understanding of optimal combustion regimes of zero carbon fuels for low emissions and high combustion stability.